BristolBridge: Bridging the Gaps between the Engineering and Physical Sciences and Antimicrobial Resistance

Antimicrobial (antibiotic) resistance (AMR) is a major and growing problem in many areas of medicine. AMR has been recognised as one of the most important challenges facing the UK. The availability of effective antimicrobial compounds underpins much of modern health care, making possible invasive surgical procedures and aggressive chemotherapeutic regimes that would otherwise be compromised by unacceptable risk of bacterial infection. Within this broad area, the increasing prevalence of resistant Gram-negative bacteria as causes of healthcare associated infections, the lack of new agents effective against these organisms, and the consequent requirement to stimulate antibiotic development, are all highlighted in the recent report of the UK Chief Medical Officer.

Physical scientists, engineers and mathematicians can make potentially transformative contributions to tackling AMR. Unleashing this potential requires new ways of interdisciplinary working, and bringing together researchers from these disciplines with counterparts from biology and human and animal medicine. We will achieve this by the following specific objectives:
(1) A wide range of networking activities to build new interdisciplinary research communities
(2) Pump-priming projects in, and across, three distinct strands we have identified, building on EPS research strengths, aligned with AMR strategy, to foster transformative research to combat AMR
(3) Training activities (training EPS researchers in biomedical methods and models and vice versa), to aid EPS researchers in understanding AMR and equip biomedical researchers to apply EPS methods, effectively training a new generation of researchers to tackle the problems of AMR

The University of Bristol is exceptionally well placed to build and deliver new engineering and physical science research into AMR, combining as it does international excellence across all of these fields. The University of Bristol houses world-leading research in the physical sciences, mathematics, computer science and engineering, much of which is EPSRC-funded. Bristol is also a thriving centre for basic biomedical, clinical, veterinary and community health research, with studies into AMR as a key strength. AMR is a strategic priority at the University of Bristol through our Infection and Immunity research theme and with support from the Elizabeth Blackwell Institute (EBI) for Health Research, we have already begun building connections across these interdisciplinary communities. This Bridging the Gaps project will exploit the potential opportunities that exist across a wide range of outstanding EPS researchers, including those who have never previously felt their research was relevant to AMR. By ensuring that EPS researchers are core members of interdisciplinary research activity, we will identify and seed new approaches to analyse, mitigate and ultimately overcome AMR. UoB houses world-leading research in materials science, engineering, synthetic biology, physics, maths/statistics, nanoscience and chemistry, all with significant EPSRC funding. UoB currently has the 6th largest EPSRC portfolio of any UK University, with in excess of £200M in live grants. Bristol is also a thriving centre for biomedical, clinical and community health research (within Clinical Sciences, Veterinary Sciences, Cellular and Molecular Medicine and in our NHS Trust partners, UoB has the fifth largest active portfolio of grants classified by EPSRC as relevant to the Healthcare sector, totalling approx £30M), in which studies of AMR form a key part. UoB has an outstanding track record of success in developing new interdisciplinary collaborations to address major societal challenges with the EBI, which was formed in 2012 for this express purpose. The EBI is ideally placed to help building interdisciplinary capacity in AMR, and has an existing governance mechanism for open and transparent deployment of this type of funding.

Potential impact
Benefit of the activities on the future of collaborative research addressing AMR at the institution: UoB hosts considerable experience in the AMR field and EPS departments with huge potential for developing solutions, but the two are disconnected by structural and administrative barriers. The overriding objective of this Bridging the Gaps project is to equip engineers and physical scientists (EPS) at the University of Bristol (UoB) with the knowledge and resources necessary to make future substantive discoveries that will tackle the problem of Antimicrobial Resistance (AMR). We will use specific mechanisms to break these down and forge collaborations as described in the Pathways to Impact. By its very nature, the primary impact of this project will be an increase in collaborative research between UoB EPS and biomedical sciences academics in AMR.

Potential External Beneficiaries: Whilst the primary impact of this project will be to generate collaborations within UoB, advances in AMR research may be transformative beyond the lifetime of this project. Our proposed activities encompass novel antimicrobial discovery (research theme 1) to replenish the supply of drugs; improving antimicrobial delivery (research theme 2) to minimise systemic and environmental exposure, reduce selection for resistance and revitalise existing antibiotics; and health research and surveillance interventions (research theme 3) to reduce antibiotic prescribing and slow resistance development. These may impact upon:
The UK Population: AMR is a significant detriment to UK population health, with resulting increases in morbidity and mortality affecting tens of thousands of people each year. Advances in any of the three research areas would have significant impact on the health of the nation. AMR is also a significant veterinary issue and a threat to global food security.
The UK Health and Social Care systems: AMR cost the UK economy £1 billion per year in 1998, (House of Lords report), and £10 billion per year today (Chief Medical Officer). Greater decline in patient well being prolongs recovery, increases cost, and may result in long term complications that increase cost to outpatient, GP and social care, and potentially reduce the working lifetime of the patient. Any outcome arising from this work that reduces disease severity and time to cure, has the potential to save society money.

Industry/UK Economic Activity: AMR is a global problem. UK research council led research such as this offers potential for direct economic benefit from the research, development and sale of novel antimicrobial drugs, diagnostic tests and drug delivery systems to overseas healthcare systems. There is also potential for job creation in the UK and economic flow from the rest of the world into the UK during the R&D phase.

Increasing impact by learning from Industry: Academics can misunderstand the requirements for achieving successful therapeutic/diagnostics. Accordingly, during the project lifetime, we will use specific events as described in the Pathways to Impact to improve translation of UoB EPS research in the AMR area. This will increase the likelihood of delivering impact to external beneficiaries as set out above.

Public and Educational Engagement: AMR is primarily driven by actions of people. One way to slow the rate of AMR development is public education about the problem, its causes and potential solutions, including the value of taxpayer-funded research. Public interest in this subject, and recognition of its importance, is evidenced by the vote to set the Longitude Prize in the AMR area. Similarly, engaging with schools and young people will enhance awareness, inspire the next generation about research and possible careers in STEM, and highlight opportunities and advances in interdisciplinary research in the AMR field in particular. We see these types of engagements as important impacts and describe events and activities to deliver them.